Novel, multi-action payloads for antibody drug conjugates

Antibody drug conjugates (ADCs) are a new wave of targeted cancer therapies that promise
dramatically increased survival with significantly lower side effects. Potent toxic “payloads”
are attached to tumour-cell specific targeting vehicles called antibodies. This is an early
technology with only 2 approved products. There is still a need to develop improved payloads,
especially ones that do not succumb to drug resistance in patients and also ones that can
potentially kill the dormant cancer stem cells that reside deep within tumours. PhotoBiotics
has some experience working with a novel class of payloads that works by many different and
independent cellular mechanisms, thereby reducing the likelihood that a cell can mutate and
become resistant and increasing the chance of killing dormant cancer cells. In this application,
PhotoBiotics will use state-of-the-art established as well as novel strategies to make and
evaluate more potent payloads in a form that can be linked onto targeting antibodies to
generate significantly better ADCs than are in the clinic today.